Evaluation Frameworks for Gambling Harm Reduction: A Rapid Evidence Review of Approaches for Assessing Interventions in the UK

Context
Gambling-related harms are increasingly recognised as a significant public health issue in the UK. The 2025 Gambling Levy represents a major investment in research, treatment, and support services. However, a critical gap exists in how we evaluate whether interventions actually help people recover from gambling harms. While existing research has documented the costs of gambling across different life domains (such as financial, psychological, and relationship impacts), we lack standardised ways to measure whether harm reduction interventions that target individual change are effectively addressing these harms.
The Challenge
Current approaches to evaluating gambling interventions face several problems. Most research focuses narrowly on psychological interventions like cognitive behavioural therapy (CBT) and measures success primarily through scales like the Problem Gambling Severity Index (PGSI). However, this approach overlooks the broader spectrum of harm reduction interventions available in the UK, including brief interventions, peer support programmes, educational initiatives, and emerging digital support tools. Additionally, recovery from gambling harm involves much more than just reducing gambling or abstinence – it encompasses financial recovery, rebuilding relationships, improving mental health, and restoring overall wellbeing. Existing evaluation methods often fail to capture this holistic nature of recovery. Additionally, they tend to rely on older scales that fail to meet the standards of modern measurement science, making it difficult for commissioners, service providers, and policymakers to determine which interventions work best, for whom, and under what circumstances.
Aims and Objectives
This six-month rapid evidence review will systematically examine how individual-focused gambling harm reduction interventions are currently evaluated. We will identify what outcomes are measured, which assessment tools are used, and where significant gaps exist in the evidence base. By synthesising evidence from academic research and practice reports, we will develop a flexible, comprehensive framework that maps different types of interventions to appropriate evaluation measures across multiple recovery domains (a Modular Outcome Set or MOS). This framework will be compared against established frameworks from adjacent fields like alcohol and drug addiction to identify both commonalities and unique features of gambling recovery.
The project brings together expertise from the University of Plymouth, the National Centre for Social Research (NatCen), and individuals with lived experience of gambling harms. We will follow rigorous established standards for scoping reviews and use a mixed-methods synthesis approach to combine evidence from different types of research, intervention types, and evaluation approaches.
Potential Applications and Benefits
The framework will provide practical tools for multiple stakeholders. Commissioners can use it to specify evaluation requirements when funding services, ensuring value for money while capturing meaningful change across different recovery domains. Service providers will have clear guidance on which outcomes to track for different intervention types, supporting quality improvement and demonstrating impact. Researchers will benefit from standardised evaluation approaches that enable comparisons across studies and interventions. Policymakers will gain evidence-based guidance to inform strategic decisions about gambling harm reduction.
All outputs will be freely accessible through an online platform, including a searchable repository of relevant studies and implementation guidance co-produced with lived experience experts. This timing is particularly valuable as it can inform the early development of both the UKRI Gambling Harms Research Coordination Centre and the new Gambling Harms Research and Innovation Partnerships, ensuring evaluation approaches are embedded from the outset.